4SM Halo product dev. voucher application

Fourth State Medicine has developed a novel plasma energy delivery system for the purposes of wrinkle removal in cosmetic surgery and wound care. With a large consortium covering the disciplines of medicine, engineering, distribution and research they aim to change the state of medicine through this innovative platform technology.